Project MADFISH

This project aims to enhance the performance and reliability of uncrewed surface vessels (USVs) by developing a next-generation passive stability system. As USVs take on increasingly critical roles in maritime operations - from environmental monitoring and offshore inspection to defence and scientific research - their ability to operate safely and effectively in variable sea conditions has become essential. However, many current USVs struggle with stability in moderate to rough waters, which limits their deployment range, sensor accuracy, and mission endurance.

Our solution focuses on a low-power, mechanical stabilization system that improves vessel balance without relying on complex electronics, heavy batteries, or high-energy draw. Designed to work across a wide range of small to mid-size USVs, this system offers a lightweight, modular, and reliable method of mitigating wave-induced motion - helping USVs maintain performance without sacrificing energy needed for propulsion, communications, or mission-critical payloads.

The project fills a clear and growing need in the autonomous maritime sector, where energy-efficient and resilient systems are in high demand. By minimizing onboard power consumption while increasing vessel stability and uptime, this solution makes uncrewed missions more sustainable, especially in remote or extended deployments where maintenance and recharging are not feasible.

The system is designed for ease of integration, offering a cost-effective upgrade path for both new and existing platforms. With global interest in autonomous marine technologies rapidly expanding, this stability solution offers an important enabling technology to extend the capability, safety, and reliability of USVs in real-world conditions.